3D printed electrodes for energy conversion based on 2D material inks

With a fast developing of the internet-of-things, wireless sensor networks deployed in a variety of environments for home automation, health monitoring, environmental control and industrial processes tracking are becoming a permeating technology. A necessary requirement for these small sensors and networks is energy autonomy. Energy-storage components to store energy harvested from renewable sources will ensure energy supply over prolonged periods of time. Efficient energy conversion components are in high demand. The project will involve the inks formulation of electroactive and photoelectroactive materials, 3D printing of electrodes and evaluation of device performance. Detailed characterisation using advanced microscopy and tomography methods to determine the microstructure of the electrodes. Advanced spectroscopy characterization will be also utilized to study the chemical composition and the crystallographic structure of the electrode components. Upon device evaluation; microstructure, design and ink formulation will be modified to optimize the energy conversion efficiency